LITTLE MOO

I am creating a range of Super Healthy Ice creams for Children.We all know children love Ice Creams, but there are only unhealthy Ice creams full of gunk on the market.We aim to produce Ultra High Fruit content Ice Creams that are actually good for kids.